Advancing Plant Health: Beneficial interactions for improved plant health

Technical abstract
The UK uses more than 1.5M metric tons of chemical fertilizers per year, costing more than £300M in imports. Since the 1960s, supplying fertilizers has become the main way to boost crop production and satisfy the demands of a growing population. But 60 years later, this agronomical practice comes with a severe cost for our environment and human health via pollution of more than 60% of the UK’s land area and the emission of damaging particles29. This soil pollution detrimentally affects the UK’s diverse ecosystems that are beneficial for plant growth and important for plants’ resilience to pathogens and pests.

Bioinoculants are important targets to help reduce dependency on chemical fertilizers, enhance crop growth and productivity, and protect plants from abiotic and biotic stresses. Beneficial microbes can be exploited as bioinoculants (e.g., endosymbionts such as nitrogen-fixing Rhizobia, phosphate- and nitrogen-delivering arbuscular mycorrhiza fungi, plant growth promoting bacteria and biocontrol agents against plant pathogens). However, despite the potential of bioinoculants in sustainable agriculture, their efficacy is limited due to a naturally limited host range (e.g., crops select specific bacteria by producing root exudates) coupled with their lack of persistence and survivability in the environment perturbed by a changing climate (e.g., drought, flooding), and intensive agricultural practises (e.g., nitrate and phosphate pollution, monoculture). Hence, bioinoculants have struggled to replace the use of fertilizers and pesticides in our farming system. To enhance their use, the APH ISP will address the major issues that have led to poor efficacy.

Long-term fertiliser application in agriculture has led to cultivated soil conditions unfavourable to the association of arbuscular mycorrhizal fungi and nitrogen-fixing bacteria with crops3. To address this, we will identify the core plant mechanisms that can enhance fungal and bacterial symbiosis in legumes and develop engineering strategies to rewire crops (e.g., legumes and cereals) with higher symbioses, nutrient acquisition and yield (SO 3.1). To develop effective bioinoculants for biological pathogen control and plant growth promotion, we will focus on two ubiquitous, environmentally robust and metabolically talented genera of plant growth promoting bacteria (i.e., Pseudomonas and Streptomyces32, 33), and determine the genetic and chemical cues that shape their associations within microbial communities and with crops (SO 3.1). We will identify the plant and microbe determinants that protect beneficial interactions from environmental impacts (SO 3.2) and reduce the susceptibility of crops towards pathogens (SO 3.3). Finally, we will assess the performance of the beneficial synthetic microbe-based inoculants generated in the environment on cereal and legume crops (SO 3.2, 3.3).